The University of Warwick and Slicker Recycling Limited

To design and implement novel vehicle routing and pricing algorithms to optimise oil collection operations by increasing operational flexibility and reduce noise and CO2 emissions.